AI-SAFE - Autonomous Intelligent System for Assuring Safe Working Environments

Worker and workplace safety are critical programmes and have high priority status in regulated sectors. Non-compliance creates incident costs and loss, lost productivity and business disruption, and sometimes regulatory fines. There can also be a high human cost. The current state-of-the-art is for a person to be manually checked that they are wearing the correct equipment, all of which is prone to human error and costly to manage and monitor. AI-SAFE aims to design and build an autonomous system that will detect and monitor workers against the correct inventory. This would remove the human errors, thus improving worker safety and compliance, and increase productivity. An automated system would reduce personnel costs and costly contamination. During idea generation GSK confirmed that improving their systems could save millions of pounds per year of contaminated labs caused by people entering wearing the wrong equipment. As a base technology it will apply to all industries where Personal Protection Equipment is required, creating significant opportunity.